Platform for an Integrated Supply Chain in Construction

This study will investigate the feasibility of using an innovative supply chain analytics capability to analyse a

selected portion of a construction supply chain to identify levels and causes of unnecessary costs and delays.

The solution will be applied to construction material, equipment and labour supply chains to provide visibility

of material flows, demand and supply of resources and utilisations over time. The analysis will drill down to find

root cause of inefficiencies and waste and identify opportunities for better integration and process

improvement. The team will then assess the feasibility and benefits of applying supply chain best practice

techniques that have been developed and proven in other industries. Building scenario models to investigate

and demonstrate the impact of integrated supply chain practices built on principles of material flow and the

levelling of demand on supplying resources. The findings from the project will be published and diseminated

through supply chain and construction indusrty forums and a 'Discovery day' hosted by the University of Warwick.